PATT Linked Grant for observational astrophysics at QUB: 2008 - 2010

Our proposal seeks to renew the PATT Linked Grant at Queen's University Belfast. This award will cover our travel and subsistence costs to both STFC and non-STFC observing facilities. The major topics of observational astrophysics research to be covered by the PATT Linked Grant include: - the study of both Population I and evolved OB-type stars in our own and other galaxies; - investigations of supernovae and the end stages of stellar evolution; - high temporal, spatial and spectral resolution observations of the solar atmosphere and those of other cool stars; - studies of solar system bodies, including comets and asteroids; - astrochemistry, including that of interstellar and circumstellar clouds; - investigations of planetary nebulae; - multiwavelength studies of the interstellar medium, in particular high velocity clouds; - followup observations of objects detected by the SuperWASP instrument.